Rough Skin: Maize, Pellagra and Society in Italy, 1750-1930

Pellagra was first identified in Italy in the 1760s, and the popular label for it, meaning 'rough skin', soon became the accepted medical term. By the beginning of the nineteenth century, pellagra had been identified as the disease of the four 'd's: dermatitis, diarrhoea, dementia and death. Contemporaries were also struck by how the appearance and spread of the pellagra epidemic coincided with the start and spread of maize cultivation. That said, the precise link between maize and pellagra, and an effective treatment for the terrible scourge, eluded medicine until the 1930s. And whilst debate continued over the exact causation, the number of sufferers grew, so that just after Italian unification (1861) there were around 150,000 estimated pellegra victims in Lombardy and the Veneto alone.

The 'Rough Skin' project will focus on the exploration of the following four themes:

1. Maize and the Human Environment
The arrival and spread of maize into many parts of the northern Italy was dramatic: a 'revolutionary irruption' that brought about a transformation to which historians have given insufficient weight. This theme will investigate the implications of a shift towards monocrop agriculture in parts of northern Italy during the 'long nineteenth century'. To what extent did the shift dominate the region's economy? How did it affect peasant livelihoods and conditions? What is the link with mass emigration?

2. Pellagra and Society
Pellagra resulted from maize subsistence, consumed in the form of polenta. Pellagra exacerbated the negative effects of maize cultivation, by rendering peasants unfit for work and destroying families. Its symptons were bewildering in their variety, but all equally debilitating. This theme will investigate how pellagra affected peasant conditions. How did it affect peasant health, in terms of morbidity, mortality, and life expectancy? Who was most affected? What is the link between pellagra and insanity?

3. Pellagra and the State
The lack of government intervention had two results: pellagra cases continued to rise and the number of pellagra victims committed to insane asylums exploded, since the disease if left untreated leads to forms of insanity. No systematic study has been done into these institutions, with regard to the treatment of pellagrins. How did the State react to pellagra, nationally and locally? Why did it take so long for a national pellagra law to be enacted? How did this compare to the reaction of national governments elsewhere, like the United States and Romania?

4. Pellagra and the Medical Community
For almost all of pellagra's history in Italy there was no single agreed-upon aetiology of the disease, nor a single treatment. The approach to the shifting medical and scientific discourse on the subject will be to focus on three separate scholarly disputes, which together cover its entire history. How did medical science respond to pellagra? How were these ideas received by asylum physicians, local practitioners, and sufferers alike.

The 'Rough Skin' project addresses two of the ESRC's strategic challenge areas--(i) health and wellbeing, and (ii) social diversity and population dynamics--and does so in a way that is both internationally aware and attentive to the full possibilities of impact and dissemination. Recognised as a 'disease of poverty' even at the time, pellagra can teach us important lessons about the variety of factors--social, economic, medical, political and environmental--contributing to such avoidable and preventable health problems. Furthermore, as a disease enmeshed in a series of fundamental structural changes affecting Italian society during the nineteenth century, the project addresses issues such as population growth, mass migration and agricultural change, and how individuals, families and communities responded to these.

Potential impact
In terms of the project's non-academic reach, we propose a two-pronged strategy. First of all, the project will engage with the area of Italy that was most directly affected by the pellagra epidemic in the past: the Veneto region of north-eastern Italy. Given that much of the research will be done there, it is fitting that the project give something back in return. On this level, the project aims to contribute to increasing public awareness and understanding of economic and societal issues, that risk being forgotten. The PI has already made contact with the president of the San Servolo Foundation, funded by the Province of Venice and which runs the archives, library and museum, all located in the buildings of the former psychiatric hospital, to enable this collaboration (letter attached). The Foundation has generously agreed to host and provide expertise and technical assistance in the preparation of a museum exhibit, which will then travel around the Veneto. Two of the researchers formerly employed in the San Servolo archives were keen to act as consultants in the preparation of the exhibit and in assisting the project RA, who will act as a bridge between Leicester and Venice.

The exhibit will focus on the experience and treatment of pellagrous insanity in the Veneto region during the latter half of the nineteenth century, presented within the context of social deprivation, emigration and agricultural conditions during the period. It is important to recover this difficult past, in what is now one of the richest areas of Italy. It also important to represent pellagra within the context of mental illness, an aspect which has been too easily ignored, given the understandable sensitivity of the topic. The exhibit will contribute to San Servolo museum's collections, but it will also travel to visit schools and community centres in the Veneto region, in a series of one-day workshop events, during the third year of the project. These will be hosted locally and organised in co-operation with selected local consultants. The PI has already discussed the possibility of such an event in Treviso with a potential local organiser.

The input of local residents during the exhibition will also be an important means of further contextualising the project, representing user perspectives and ensuring a real exchange of knowledge. A poster and brochure will accompany the exhibition and document the main findings in an exciting and accessible way; local media will be involved; the preparation of other resources deemed appropriate for schools, such as an interactive CD, will also be explored, in association with teachers. Local collaboration and funding of distinct elements will be sought. There will also be a regularly updated exhibit website, in English and Italian, as part of the main project website, maintained by the RA, with the assistance of the PI.

On another level, the pellagra epidemic can teach us many lessons. Like the maize-based diet that led to the pellagra epidemic--polenta in northern Italy and corn meal in the southern United States--a human diet today that is energy dense and nutrient poor has lead to a pandemic of obesity, diabetes and associated chronic diseases. It is, therefore, the second strategy of the project to bring these to the attention of those who shape and study food and health policy internationally. There is a need to inject historical case studies into contemporary documents concerning hotly debated issues like creeping food monocultures and the problematic links between food, diet and health. The project will seek to engage with policy-makers at the Food and Agriculture Organization and the World Health Organization, with the aim of contributing the importance of past experience into contemporary policy statements and documents. Online forums, such as the Global Forum on Food Security and Nutrition (part of the FAO), will enable input and participation in the policy-making and document-creating proce